ATLAS

100 million plastic coat hangers are discarded in the UK each year (Common Objective, 2020). A significant proportion of these are used just once; most notably, those used at the 'garment on hanger' (GOH) stage - when garments are transported on hangers from factories to stores before being discarded for branded front-of-house hangers. Globally, an estimated 100 billion of these hangers are discarded each year (The Drum, 2020).

Our vision for this project is to apply HCD principles to completely rethink the existing ecosystem of GOH coat hangers to eliminate plastic waste from this part of the fashion supply chain. The project may produce new concepts for hanger redesign, or equally new systems to completely negate the need for hanger usage.